Smooth Pursuit with Digital Foveation for efficient Monocular and Binocular Visual Odometry

Main Objectives:
Explore how fixation can be used to reduce the computational cost of visual odometry, of particular importance on the battery powered mobile robots it often is employed upon.
For Visual Odometry, demonstrate that "smooth pursuit" (pan-tilt camera tracking) of an object/cluster-of-feature aids in inferring motion cues.
Given a Smooth Pursuit system which intrinsically positions important features in the central region of the image, demonstrate that digital foveation can increase computational efficiency while retaining good performance.
Demonstrate how Stereo Smooth Pursuit Visual Odometry improves the monocular approach, and how convergent smooth pursuit stereo (Stereo with pan-tilt cameras that fixate on a shared point) optimally leverages smooth pursuit.